Plan Consensus Verification in Decentralised Multi-Agent Systems

The main aim of this project is to augment autonomous agent teams with the ability to collectively and safely generate new plans in the context of obstacles. The goals will be represented by a higher-level formal specification written in Linear Temporal Logic (or an adaptation of a similar formalisation). When one or multiple agents discover inconsistencies in their plan, like an assumption violation (e.g. no bridge present because it's broken), revision of the specification and a form of reactive synthesis will need to take place to resynthesise a controller and generate a new plan. To ensure realizability of the corrected specifications for each agent, a novel consensus protocol will be employed. The replanning algorithm, as well as the consensus protocol might need to be aware of each other, due to the reactive nature of their task: some agents need to make a replanning configuration quickly, while others can wait. In certain situations, a partial replanning and propagation might need to occur. The main applications of the project will be in autonomous driving and search-and-rescue-missions.

The key research objectives/research questions are:

- Can unrealizability be detected effectively across specifications of distributed agents?

- Can agents operate safely in the presence of "partial" inconsistency or unrealizability?

- What forms of correct/safe specification repair and re-synthesis can be guaranteed at runtime? If not possible, can the lower/upper bounds be determined?

- What improvement in safety/performance does coordination bring in replanning?

- How important is partial replanning in high risk situations?

- Successful deployment of decentralized agents in a controlled scenario where violations of the specification can be observed by the agents.

To achieve these objectives, I will:

- Review the literature on current methods of tackling multi-agent synthesis and note their limitations.

- Improve safety of simulated policies in real life scenarios - Sim2Real Transfer

- Adapt current state-of-the-art reactive synthesis algorithms to multi-agent settings

- Use Consensus and/or other methods to permit decentralised agents to replan collectively

The expected novel contributions are:

- Detecting unrealizability and correcting specifications in multi-agent settings

- Development of a consensus protocol for decentralised multi-agent settings

- A context-agnostic communication formalism for decentralized agents

- Formal guarantees on the correctness of the generated specifications

This PhD is relevant to the following EPSRC research area(s):

- Artificial intelligence and robotics theme

- Artificial intelligence technologies

- Information and communication technologies theme

- Pervasive and ubiquitous computing

- Robots for a safer world